Machine learning strategies for Marine Cloud Brightening

Marine cloud brightening (MCB) is a geoengineering technique aimed at enhancing the Earth's albedo
through sea salt aerosol injection in marine clouds to make them brighter, thus mitigating the worst
effects of climate change. The efficacy and consequences of MCB are still uncertain, with much of this
due to poor understanding of cloud-aerosol interactions. This project aims to address this uncertainty
around MCB by developing data-driven methods that have physical laws incorporated and consists of
two main objectives: the classification of candidate clouds for MCB and the modelling of said clouds
post-brightening. Both of these tasks will be accomplished by training neural networks on multi-modal data, including satellite images, meteorological measurements, ground-based observations, and
shipping data. This approach is novel, with the vast majority of MCB research being done with only
satellite images as real-world data. The first algorithm that will be explored is a physics-informed
convolutional neural network which will classify the susceptibility of candidate clouds to brightening.
The second algorithm explored will be a convolutional long short-term memory model that will model
the spatiotemporal evolution of clouds once they have been brightened. It is also a goal of this
project to robustly quantify uncertainty in both the datasets used and the model output. As such a
probabilistic framework for these algorithms will also be developed.